Stable and unstable almost-periodic problems

The main objective of our proposal is to study spectra of elliptic differential operators with almost-periodic coefficients in all dimensions. Such operators are interesting from physical points of view, since these operators describe various physical phenomena in crystalline media. Perhaps they are even more interesting from the mathematical prospective, since they represent the next step (after periodic operators) in the `natural scale of complexity' of ergodic operators. The random operators are located at the opposite end of this scale (they are the most complex ergodic operators). Whereas a lot is known about the spectral structure of either periodic or random operators, there exist very little information about the spectral structure of almost-periodic operators acting in dimensions higher than one. We intend to develop a new approach for working with such operators, which we have provisionally called the KAM-Floquet-Bloch decomposition. If we are successful, this approach will represent a very significant developement in the spectral theory of almost-periodic operators. We also plan to study a number of other problems, which we consider to be of lower risk than the main goal.

Potential impact
We expect to produce high-quality mathematical results important to world-wide analytic community.

A post-doctoral research associate will be trained.

We plan to bring nine prominent overseas researches to the UK; during their visits they will give talks at UK universities.

A mini-workshop will be organised in London, bringing to the UK world leading experts in spectral theory of ergodic operators.